Unsupervised Perception

Today's best-performing algorithms in visual data understanding are trained on vast quantities of labelled data, relying on huge human effort for data labelling or big proprietary datasets. Whenever a new company or group wants to propose a new solution, they are faced with a large barrier to entry, and hence are at a disadvantage compared to large companies already present in the market.
The goal of this project is thus to alleviate this issue by developing a new class of machine learning algorithms and models. These methods will teach machines to understand audio-visual data with little to no manual supervision, with a particular emphasis on geometric 3D understanding. The potential impact is to allow anyone to develop machine learning-based solutions. The fields potentially benefitting from advances in 3D understanding stemming from this project include Mixed Reality, Robotics and Transportation.
Developing machine learning algorithms with the ability to infer 3D information from 2D visual data is challenging, because there is inherent ambiguity present when attempting to reconstruct the 3D world from a 2D image - one dimension is lost in the process of forming the 2D image. Another challenge lies in the fact that while 3D understanding aims to retrieve the scene geometry, 2D images are a result of the interaction of geometry, object texture (colour), object material, environment lighting and even other objects in the scene.
To address these challenges, we propose to focus the project on learning from extremely large-scale data, therefore gathering a lot of information about 3D structure of the world. Recent methods show promise in leveraging large-scale data in 2D visual understanding and language modelling. However, there was little success in applying similar approaches to 3D understanding, primarily due to the lack of large-scale data which would contain 3D information. The project will therefore develop a machine learning methodology for combining large but limited-size 3D datasets with extremely large-scale 2D data.
Developing algorithms which use extremely large-scale datasets can be a slow process, because optimizing large machine learning models can take a long time, therefore limiting the experimentation speed. To address this issue, the novel method used in this project will be to create and experiment on a dataset with millions of small resolution images, therefore enabling training the models fast. The dataset will be synthetic to enable procedural data generation to enable control over various aspects of the dataset, as well as clean ground-truth data which can be used to train machine learning models. The dataset will be used to develop the core method which will be transferred to real-world data in the next stages of the project.
This project falls within the EPSRC artificial intelligence and robotics research area.